Identification of novel short tandem repeat expansions in neurological disorders

DNA is the biological code that forms the instruction manuals of the human body. This information is encoded by a three billion long series of four chemicals, abbreviated by the letters A, T, G and C: the genome. On average, human genomes share 99.5% of their DNA sequence. Changes in the sequence of these letters, termed variations, are scattered throughout everyone's genome and make each person unique. Many different forms of DNA sequence changes are known including: variant involving a single letter, variants involving letter quantity (for example deletions or duplications involving more than one letter), variants involving the letters arranged in repetitive patterns. Any type of variant can contribute to differences between humans like eye colour or height. A small number of variants have been linked with disease.
The UK Government is carrying out a major research project analysing the 100,000 whole genomes from NHS patients with rare diseases and cancer. It is called the 100,000 Genomes Project. The aim is to characterise the DNA sequence variation of the patients genomes and to identify any potential sequence variation link to disease.
One limitation is that, with current analysis tools in current widespread use, we are unable to reliably detect the type of variants arranged in repetitive patterns. Importantly these repetitive sequences are represented in 3% of our genome. Variations in these regions are responsible for a class of rare neurological diseases.
Rare diseases are defined as affecting fewer than 1 in 2,000 people. Although they are individually are, there are estimated to be more than 6,000 different rare diseases. This means that they are collectively common. Rare diseases often have a genetic cause with one genetic variation in the affected individuals genome responsible for the disease occurring. The study of rare diseases has enormous potential in terms of the care of people with rare disease and can also often provide insights that are important more broadly. For example, the identification of the cause of a rare genetic form of early onset dementia can have relevance to people with later onset disease in the wider population.
I aim to use emerging analysis tools and sequencing technologies specifically designed to detect variants in repetitive DNA sequences in patients with rare neurological disorders to look for mistakes happening in these repetitive regions. I aim to analyse patients genomes recruited in the 100,000 Genomes Project first and then to understand the impact of the variants, in additional groups of patients from the Neurology Hospital in London.
This research study will allow the identification of novel genetic causes of neurological disease which in turn will help better care for people affected with the conditions. It also has the potential to uncover new mechanisms of disease causation that might be relevant more broadly in other conditions.

Technical abstract
Despite recent advance in our understanding of the genetic basis of neurological disorders, a large fraction remain undiagnosed, leaving a substantial gap in our ability of diagnose and understand such diseases. This discrepancy can in part be attributed to the fraction of human genetic variation not currently assessed in large medical sequencing studies.
Short tandem repeats (STRs) are highly polymorphic, short repetitive sequences, that contribute to a large fraction of human genetic variation. Additionally, expansion mutations in STRs are a major and unique cause of neurological disorders. Our knowledge of STRs is currently limited to a few thousand, however it is estimated that there are over a million STRs in the human genome. STRs are not currently investigated in genetic studies due to technical challenges in short read next generation sequencing (NGS). Novel bioinformatics tools have recently emerged to accurately genotype STRs and to detect STR mutations with NGS.
In the proposed research I aim to identify novel STR mutations in patients with undiagnosed neurological disease by: i)using the 100000 Genomes Project population as a large dataset to build a reference set of STRs in the human genome; ii) identifying potentially causative mutated alleles in patients with neurological disorders, and validate the findings using highly-curated cohorts of patients iii)use a long-read sequencing technology to obtain the full-length sequence of the newly identified large STR mutations.
The proposed research will progress our understanding of STRs and their role in neurological disorders. The identification of novel mutations will deepen our understanding of these disorders, open novel avenues of research, and benefit the clinical diagnostic process and affected individuals and their families.

Potential impact
The aim of this project is to identify novel causes of neurological disorders by analysing a fraction of the human genome that to date has been poorly studied, short tandem repeats. This will have a direct impact on clinical practice, patient diagnostics and genetic counselling in the first place, but also broadly on research in human genetics.

This research will have an impact on the following groups:

-Clinical geneticists and neurologists. The identification of novel causative mutations through whole genome sequencing, will have a strong impact in supporting and allowing geneticists and neurologists to more effectively diagnose some conditions.
The identification of novel mutations will also have an impact on preventive measures,clinical management and counselling. This will be facilitated through the neurology domain of the Genomics England Clinical Interpretation Partnership (GECIP) and also though the validation and reporting GeCIP

- Researchers in neurogenetics and rare disease. The study is designed to provide helpful insight in the interpretation whole genome sequencing. The development of the analysis framework to analyse short tandem repeat mutations in neurological diseases, can be applied to any rare genetic condition. Additionally, we will survey STRs in coding, UTR and intronic regions in all whole genome sequencing data in the 100000 Genomes project dataset. This data will be shared in the Genomics England research environment and of use to researchers and geneticists beyond the field of neurogenetics.

-Neurobiology researchers. The finding of novel variants will lead to research in dissecting disease mechanisms. Knowing a genetic cause of disease will allow to create novel model systems to study the disease mechanisms and develop therapies.

- Bioinformatics community working on whole genome sequencing analysis and interpretation. The release of the analysis pipeline on the bioinformatics community websites (such as github and galaxy) will contribute to disseminate, share and improve the methods used.

-Patients: The identification of mutations will have an immediate impact in allowing better counselling and in some instances procedures such as preimplantation genetic diagnosis. Furthermore, the discovery of disease-causing mutations, are important to patients and carers who want to see progress in the diagnosis and treatment of their diseases.
.
-Drug industry: The identification of causative mutations will in certain instances provide per se a therapeutic target through gene therapy, or also contribute to understanding biological pathways involved in disease: therefore these results will be of great interest for Industry with the goal of therapy development.